SASA

The South America and Southeast Asia (SASA) Project is led by a multidisciplinary, cross-sectors, international team across Brazil, Malaysia, and the UK. Based on equitable partnerships, with horizontal leadership shared across the three countries, SASA mobilises local, regional and indigenous knowledges and expertise to identify priority areas, challenge current structures, and shape future funding opportunities in arts and humanities.